Robert Gordon University and TechnipFMC plc KTP 24_25 R1

To create a comprehensive solution that not only optimises offshore personnel planning but also complements safety performance, compliance, risk mitigation, worker development and sustainability. The outputs of the project will enable the company to maintain its position as a global leader in energy projects, technologies, systems, and services.